Advanced Zone 1 Hazardous Area Floodlight

The 'World Leading Zone 1 Hazardous Area Floodlight' project aims to research, engineer and evaluate at a prototype level, a floodlight for use in environments classified as hazardous areas, such as oil & gas rigs, petrochemical plants and many other industrial sectors. Barrier-Ex aim to evaluate and incorporate a number of technical innovations that will enhance performance, meet safety criteria, reduce cost and be suitable for use across a wide variety of fixed and portable applications.